Future Proofing The Heritage Value Of The Commonwealth Games Scotland Archive and Associated Cultural Memories Of Team Scotland

The project will investigate the management and 'future proofing' of Commonwealth Games heritage in Scotland, including the material culture of the Commonwealth Games Scotland Archive. In addition, the research shall actively develop the intangible heritage of Team Scotland through an extensive cultural memory project with former athletes, coaches, administrators, and athlete family members. By investigating the choices made over the heritage value of the CGS Archive and through broadening its reach by capturing cultural memories from past Games, the research will provide valuable and critical knowledge about the purpose and relevance of sport heritage activities in Scotland.